MiDeVa

Saga Robotics (SR) in collaboration with the National Institute of Agricultural Botany (NIAB) are trialling and validating an innovative approach to pest control in commercial strawberry farms across Kent. This project represents the first-ever deployment of SR's fully modular mite dispersal system during the strawberry growing season.

Central to this project is the introduction of an innovative dual-function technology by SR. Our state-of-the-art robotic platform (Thorvald 3) will now be equipped to simultaneously dispense predatory mites while administering UVC treatment to crops. This dual-function capability is a major step forward, enhancing the effectiveness and efficiency of our existing robotic operations. The integration of mite dispersal with UVC treatment offers a more holistic approach to crop management, promising to improve the health and yield of strawberry crops significantly.

The commercial level trials of this technology presents a unique opportunity for SR to assess its impact not only on our robotic operations but also on broader farming practices. The project facilitates real-world testing and allows for iterative design improvements, ensuring the system's performance is optimised for commercial use. By closely monitoring and evaluating the technology's effectiveness in actual farming conditions, SR aims to refine and perfect this innovative approach to pest control.

Our partnership with NIAB is instrumental in this venture. Leveraging NIAB's vast expertise in agricultural research, especially in the realm of entomology and Integrated Pest Management (IPM), this project involves comprehensive assessments of the effectiveness of the dual-function system. NIAB's role extends to evaluating how the combination of UVC treatment and mite dispersal affects the life cycle and population dynamics of the predatory mites, an essential factor in ensuring the success of this biological control method. Additionally, comparisons will be made between the effectiveness of robotic and manual methods of insect distribution, providing valuable insights into the advantages of automated pest control.

This project not only represents a technological leap in agricultural robotics but also aligns with the broader goals of sustainable and efficient farming. By introducing innovative solutions to pest control challenges, SR and NIAB are at the forefront of enhancing the productivity and sustainability of the UK's strawberry farming industry. The successful completion of this project has the potential to set a new standard in agricultural practices, benefiting growers in Kent and beyond.